Embeding & Securing Commercial Viral Vector Production within a CDMO environment

Cell and Gene therapy products are changing the lives of patients receiving treatment as part of early stage clinical trials. There is a clear need for Cobra Biologics, and the UK, to increase capacity and capability to provide a rapid approach for the production of viral vector material to support both clinical trials and commercial in-market supply. This project to support expansion at Cobra Biologics (Keele, UK) will give the UK world leading capabilities for clinical and commercial production of gene therapy viral vectors. The project will form part of a larger investment made by Cobra to enhance the development and the manufacturing the viral vector products in the UK. The resulting capacity and capability enhancements will support existing and new customers’ clinical and commercial ambitions, leading to more innovative Gene Therapy medicines reaching patients. Furthermore, it will add to and work with the existing infrastructure in the UK for the translation of these innovative medicines from academic interests to commercial reality. The outcome will be to establish Cobra Biologics, and the UK, as an internationally recognised centre of excellence in the field, and establish commercial viral vector manufacturing capability within the UK.